A new method of recycling PVC; bolstering the circular economy through producing both a purer REACH compliant R-PVC and other new high-value outputs

PVC often contains additives, some of which are considered to be substances of very high concern and are undergoing REACH authorisation which bans their use in new PVC materials, including recycled PVCs (R-PVC).This is leading to limitations on the PVC recycling industry and has already caused the closure of one PVC recycling plant.
Our innovation looks to respond to this market need and provide the first method to recycle PVC containing banned additives through removing and re-purposing into new, valuable polymers which can be used in a range of applications, including coatings and composite materials for construction - benefiting the environment and the UK economy through reduced imports of materials and exports of plastic waste and increased revenue.